University of Southampton and PragmatIC Semiconductor Limited

To develop a process design kit, melding emerging flexible transistor technology with industry standard EDA tooling. To deliver a validated cell library and secure engine design using the process design kit and to transfer and embed this highly innovative design capability.